Development of techniques to determine mechanical and high strain rate properties of metals

To evaluate mechanical properties of metals (e.g. Copper, Stainless Steel, Al alloys, Ti 6Al14V alloy and TaW) at high strain rates and over a range of temperatures. This would require a special-to-purpose miniaturised Hopkinson bar to be developed for AWE which can make these stress-strain measurements at high rate (10^4 -10^5 s -1) in a semi-automated way.